Rupture-Resistant Filter Cake for Wellbore Strengthening

Fluid losses usually occur through fractures caused by the drilling pro- cess. To avoid this phenomenon,
a series of techniques has been developed to raise the integrity of the wellbore, stopping lost circulation
and allow drilling with wellbore pressures in excess of the fracture gradient. These techniques are called
wellbore strengthening. A typical example of wellbore strengthening mechanism consists of adding
participles to the drilling mud. When a fracture occurs these participles enter in the fractures and obstruct
it forming a bridge. However, in the last years a new theoretical wellbore strengthening mechanism has
been individuated which consists in the formation of a filter cake, which builds up on the wellbore walls
because the fluid pressure in the pore space in a permeable formation is lower than the borehole
pressure.
This research will involve a combination of laboratory experiments and numerical analysis of the efficiency
of the filter cake in prevent fractures in the rock formation and their propagation. A parametric study will
be con- ducted to achieve specific filter cake properties (e.g. permeability, thickness and strength), which
increases the fracture gradient in the rock formation and consequently minimizes the fluid losses
during the drilling process.